Defining how HIV-1 genomes impact viral transmisison and replication fitness.

RNA viruses comprise an important group of zoonotic agents. During early stages of transmission, host antiviral receptors play essential roles in surveying, detecting, and responding to "non-self" pathogen associated molecular patterns (PAMPs). Although a blueprint for replication, viral RNA genomes are potent PAMPs. As such, viral genomes are under immune-selective pressure, driving viral evolution and diversification. As a countermeasure and to avoid detection, viruses (e.g., HIV-1, Influenza and picornavirus) avoid inclusion of immunostimulatory sequences (e.g., CpG) within their genomes. Recently, we performed a genetics-based epidemiological examination of multiple well characterized human clinical datasets. This coupled with our in vitro studies, identified that HIV-1 may contravene this general principle. We found HIV-1 transmitted/founder (T/F) viruses (viruses that infect and replicate within a recipient) contained significantly elevated numbers of previously characterised immunostimulatory sequences in their viral genomes compared to non-transmitting HIV variants. Moreover, we identified that T/F virus genomes occupied higher-risk sequence space (i.e., contain codons that were a single mutation away from generating stop codons), than non-transmitting viruses. This latter point is important as premature stop codons can lead to the generation of non-functional proteins and defective virus, thereby impacting viral replicative fitness. Based on these intriguing observations, we seek to understand:

Why HIV-1 T/F viruses, with increased numbers of immunostimulatory sequences in their vRNA, have improved transmission fitness?
Understand if risky sequence space is advantageous for HIV transmission and if it affects replication fitness.
Determine if the findings in i) and ii), are linked or independent characteristics of T/F viruses.
The potential applications of this research are wide ranging and include gaining important insights into the mechanisms of viral transmission and replication. This could lead to improved virus surevillance strategies, where genomic information could be used as biomarkers for prediciting transmisison/replication fitness of variants within populations. Just as important, this work could contribute to the development of targeted interventions and therapies for HIV and other RNA viruses. For intance, by studying genomic data to understand and predict transmission and replicative fitness, we would be ideally positioned for the rational selection of new candidate immunogens for vaccine development against T/F viruses.